iCarer

The iCarer platform provides a monitoring environment where the assistance tasks which carers provide (ADCs) are monitored to detect early symptoms of burden and stress. With the intention of increasing the informal carer’s peace of mind when they are not at the older adult’s home, iCarer will monitor the older adult’s ADL in order to supervise their performance and detect possible problems.

One of the main issues to achieve in the iCarer platform is the unobtrusiveness of monitoring the tasks. Therefore the sensors employed in the monitoring environment (motion sensors, room occupancy, bed sensors, electrical appliance usage sensors, etc.) will be distributed in the older adult’s home and transparently register the actions that carers and the elderly perform. This sensor equipment will be based on Tunstall’s ADLife product with activity and stress monitoring sensors which provide older adults with ADL monitoring aimed at preventing possible undesirable situations. Considering the ADLife platform, a specific point arises in having simultaneous older adult and informal caregiver’s presence. In order to distinguish between both users’ presence, an additional technology will be used: a real-time motion capture system provided by time-of-flight sensors.

After analysing the data obtained in monitoring procedures, a behavioural pattern of both informal carers and older adult will be inferred. In the case of the informal carer, the behavioural pattern will be combined with psychological stress measurement questionnaires to determine assistance tasks which generate significant burden and stress. The informal carer’s interaction with the platform’s services will be also monitored and merged with the behavioural patterns. On the other hand, adult’s behavioural patterns will be automatically generated in order to automatically detect problems in ADL execution. Both behavioural patterns will be sent to the “Guidance & Orientation” module to decide the actions to be performed.